CoMap – A prototype city dashboard mapping activities in realtime in support of city resilience

COVID-19 is new to everyone and as yet, there is no blueprint for how to respond. Quite rightly, UK Government is focused on the national agendas of supporting the NHS and the economy. Regional and Local Authorities are focussed on the local emergency response, ensuring vulnerable residents receive essential care and support, maintaining critical infrastructure and signposting businesses to economic safeguarding packages.

In addition, hyper local WhatsApp and Facebook groups are rapidly springing-up, sometimes accompanied by off-line offers of help.

Both "Top Down" and "Ground-Up" responses are vital to managing the crisis - but there is also an opportunity to create additional value by focussing on "the Middle" ground and the need for cities themselves to respond on behalf of all their citizens.

Our proposal -- CoMap-- is a prototype in-the-moment civic dashboard and map based digital resource that supports the people of Bristol and businesses in new ways. In short, helping the city get back on its feet.

The dashboard will provide an accurate in the moment picture of what services are open where and when in the city. It will provide answers to peoples everyday questions:

What's happening in Bristol right now? In my street, my neighbourhood, or across the city? Are the parks open for exercise? Can I still buy lipstick at the pharmacy? What is reopening now? What morning is NHS only at Marks and Spencers? Which streets have been made traffic-safe? Who is operating a deliverery scheme for groceries?

Challenges will be both big and small -- creating and updating a list of shop opening hours in the local area, compiling a central register of local WhatsApp groups users -- or they could be citywide, creating a platform to advertise available housing to key workers. These are just indicative of the type of challenges that could be addressed.

The longer term impact could be to build new connections that helps cities to adapt and grow in new ways in the future, for example by:

* Re-localising relevant digital public services
* Re-socialising the city
* Re-energising the local economy